Sex and Gender-based Crimes at the International Criminal Court: Legacies of the trial of Dominic Ongwen

Building on work from my undergraduate dissertation, I will
further explore the trial of Dominic Ongwen at the International Criminal Court and its legacies. Using a mixed method
approach, I will combine ethnography in northern Uganda, with analysis of the court transcripts and videos, further
interrogating key findings from my undergraduate dissertation. I will focus on the specific issues of rape, consent, and
marriage. With these issues in mind, the thesis will ask: 1) How does the trial's verdict trial shape and influence ideas in
northern Uganda about justice and accountability? 2) How do lawyers reflect on the challenges of promoting international
criminal justice? 3) Has the trial inadvertently facilitated processes leading to the revictimization of witnesses? 4) How far
have international justice mechanisms reinforced Lord's Resistance Army (LRA) hierarchies in peace time? 5) In what
ways is violence by 'senior' women in the LRA to more 'junior' women in the LRA expressed inside, and outside of the
courtroom? To do this, it will build on, and contribute to work in feminist and legal geography, focussing particularly on
the multi-scalar nature of geopolitics and geoeconomics.